Characterising and rewiring cellular degradation pathways in ALS for target validation and patient stratification

ALS is an incurable neurodegenerative disease characterised in part by the accumulation of protein aggregates and damaged mitochondria. These pathological hallmarks are thought to be linked to defects in cellular degradation pathways. However, the extent of these defects and whether degrading ALS hallmarks represents a viable therapeutic strategy is unclear. This project will use patient-derived iPSC models to characterise how degradation pathways are aRected in ALS and explore the therapeutic benefits of rewiring these pathways to degrade disease hallmarks. So far, I evaluated the use of baculoviral vectors for transducing motor neurons, developed tools for streamlining the assembly of target degradation constructs, and validated those tools by designing and assembling a selective mitophagy construct. The next steps are to optimise baculoviral transduction and autophagy measurement in motor neurons. I will initially characterise and rewire the mitophagy pathway before applying the same workflow to other degradation pathways in future experiments.